Actuate Open Data

Actuate’s application for an innovation voucher is to support the development of a new business including:• Professional services consulting model to developers and property owner looking to take advantage of innovative, sustainable services;• Selling or re-selling instrumentation to developers for refurbishments and new build;• Application development of services integrating open data for users of buildings neighbourhoods and cities;• Operating branded or white-label services integrating open data for users of buildings and localities;• Research & Publishing, working with academic and learning institutions to provide test beds and research opportunities, and also a place for independent commentary on the Future & Smart City domain;• Social, Community & People Engagement propositions that provide context and insight into how the development works but also how it interacts with its surrounding community.